Data analysis and Science with the REACH and HERA telescope.

In this project data reduction and data analysis pipelines will be developed to investigate the 21 cm cosmological signal. By refining these techniques, this research aims to constrain cosmologial parameters during the epoch of reionization.